CONNECT-AF Stroke: Cross-TRE Network for Evaluating Clinical Outcomes and National Trends in Embolic Complications of Atrial Fibrillation

CONNECT-AF Stroke: Federated analysis of cardiovascular outcomes on AF patients across Wales and England
Stroke, systemic embolism and transient ischaemic attack remain among the most serious and life-changing complications of atrial fibrillation (AF), a common heart rhythm disorder affecting over 1.5 million people in the UK. Despite advances in prevention and treatment, these events continue to cause significant illness, disability and pressure on the health service. Their impact is uneven: hospitalisation rates and treatment uptake vary across the UK, reflecting differences in anticoagulation use, clinical pathways, deprivation and service organisation.
CONNECT-AF Stroke has been established to quantify and understand these regional differences, providing an evidence base for fairer and more effective cardiovascular care. The project brings together three leading Trusted Research Environments (TREs): the primary TREs: SAIL Databank in Wales and the East of England(EoE) Secure Data Environment (SDE) and secondary TRE: Dementias Platform UK, to test a federated approach to studying AF outcomes without moving any sensitive data. By analysing comparable datasets within primary TREs and combining findings with DPUK data securely, CONNECT-AF will demonstrate a feasible and scalable model.
This work is directly enabled by two prior strands of preparatory activity. First, we have built foundational technical and analytic assets most notably the AF-Wale population and harmonisation algorithms and Second, we have benchmarked UK TREs and developed a tiered governance approach for federation clarifying the minimum common governance and disclosure control requirements. Together, these foundations make CONNECT-AF to reach an operational federated level within 12 months.
CONNECT-AF aligns with DARE UK and benefits from an interdisciplinary team, national partnerships, and dedicated PPIE. The project is informed by governance and technical frameworks from SAFER and VISTA, and leverages federated standards and tooling established through TRE-FX and TELEPORT, which together enhance the readiness of UK TREs for secure collaboration. CONNECT-AF adopts tools for extending the existing analytics to a federated model across both TREs as an agile, real-world exemplar. Through this, we will show how harmonised governance, aligned technical systems, and transparent engagement enable safe, reproducible, and scalable cross-TRE analyses, generating evidence to support equitable, data-driven improvements in patient care and service delivery for AF patients. CONNECT-AF analyses the system's effectiveness in a cross-TRE research network.
The project has four core aims to:
Aim 1 - Scientific: Quantify and compare hospitalisation rates for stroke, SE, and TIA among AF patients across Wales and the East of England.
Aim 2 - Technical: Assess and analyse the systems effectiveness on each TRE node for adoption of DARE UK's federated analysis capabilities.
Aim 3 - Data Integration: Harmonise core AF cohort structures across both TRE nodes and develop containerised analytical pipelines that enable consistent, portable, and secure federated analyses across environments.
Aim 4 - Engagement: Embed meaningful public and patient involvement and engagement (PPIE) throughout the project to ensure transparency, accountability, and public trust.
The aims of CONNECT-AF Stroke will be achieved through four closely linked workstreams that will operate in parallel, forming a coherent pathway from platform readiness to comparative analysis. Together, each work stream focuses on analysing readiness of TRE nodes and variations where federated solutions are adopted, this will be assessed in the context of other developments across parallel workstreams such as data preparation, analysis, synthetic data and public engagement, culminating in an implementation guide, evaluation metrics, and scale-up recommendations.